Solar System Consolidated Grant 2022-25

The aim of this Consolidated Grant application is to deliver a programme of solar system science research directly addressing sub-topics related to STFC's Science Challenge B: 'How do stars and planetary systems develop and how do they support the existence of life?' These include: B1 - How does the Sun and other stars work and what drives their variability? B2 - What effects do the Sun and other stars have on their local environment? B4 - What are the conditions for life and how widespread are they? and B6 - What are the processes that drive space weather? Our research focuses not only on the elements that comprise the solar system, but also the interactions between them (examples of this being the solar wind and its influence on magnetospheres and unmagnetised objects, the Saturn system, and predictability of space weather effects).